Innovation voucher (April 2015)

The company is developing a patent-pending range of cookware and needs specialist know-how and prototyping facilities to evaluate the potential to use advanced materials in improving it's designs.